Manchester Metropolitan University and The National Bed Federation Limited KTP 22_23 R5

To develop and launch a cleanliness standard and point-of-production test methodology that can be adopted as an industry standard, by member and non-member organisations, to significantly enhance recycling rates across the sector.